Innovative Sensor Design

A small innovation project to explore the feasibility of developing a design for low cost flow transducers that still meet the requirements for high accuracy measurement and ease of use.